Soft-Hard Tissue Engineering for Synthetic Bone Manufacturing using Ultrafast Lasers

There is a huge shortage of bio-compatible bone materials in the world for replacing damaged bone tissue. The PhD topic will focus on a novel method for synthetic bone materials engineering using ultrafast lasers and advanced bio-materials. The multidisciplinary research will focus on the sequential deposition of calcium phosphate minerals with collagen, and protein and growth factor gene. The method of bone materials fabrication by engineering hard (mineral)-soft (collagen, protein, growth factor) will also examine micro-mechanics, structure, and bio-compatibility for synthetic bone manufacturing. The manufacturing engineering will also be supplemented by training in cell viability tests. In the project the student will be trained in the core areas of research in laser processing, characterisation, cell viability and micro-mechanics. The PhD student will also gain some experience by working with clinicians.